Buckinghamshire New University and Serious Brands Limited KTP 22_23 R2

To develop a tuneable light-source capable of matching spectral power distribution with personal need in order to assist those living with challenging life conditions.